University of the West of England, Bristol and Lyons Davidson Limited KTP 21_22 R5

To develop an Artificial Intelligence/Machine Learning system, responding to an urgent business challenge created by new legislation.